A Dance Of Becoming: Skinner Releasing Technique (Srt), New Materialism, And A Dance Practice Of Somatic Autobiography.

A Dance Of Becoming: Skinner Releasing Technique (Srt), New Materialism, And A Dance Practice Of Somatic Autobiography.